Modelling biochar-colloids transport in the subsurface

This project aspires to develop prediction and decision tools combining subsurface main flow and transport phenomena, removal mechanisms, and option appraisal processes to determine the impact of the use of BC in the subsurface over time.
New knowledge and understanding will be generated on the mechanisms governing water flow and transport of colloids and pollutants from the vadose zone to groundwater, physico-chemical interaction with soil and biodegradation of BC in the long term.
This will also: (i) provide additional data on the development of innovative and promising water/soil remediation technologies; (ii) help to elaborate future strategies to protect the surface and groundwater supplies from contamination; (iii) contribute to the sustainable management and conservation of resources while reducing the impact on the environment, in line with the challenges of sustainable development.